HIKARU

The HIKARU project will develop a Photonic Integrated Circuit (PIC) based satcom transceiver subsystem enabling high-speed operation for the satellite communication markets. Laser based systems, especially compact, energy-efficient PIC based system, have the potential to revolutionise this industry with higher-data rates, lower power use, lower weight and resilience to shock and vibration. The partners will create a supply chain with the AIO Core PIC Chips as the optical engine, the innovative Senko connection technology to connect the PCB to the Resolute Photonics designed subsystem and electronics. This project will iterate designs and develop several prototypes which will be tested in pre-compliance space qualification tests by RAL Space, the UK National laboratory for space missions and who will provide feedback and analysis for iterative prototyping. The project will develop these prototypes with a view to create a manufacturing supply chain between the commercial partners for post-project commercialisation. Exploitation and standardisation activities will form a part of the project in order to engage relevant stakeholders and the industry standards bodies for the future PIC standards currently being developed.

(this will not change)